Bio-GaTe - Advanced Biomass Gasification Technologies

An alternative and sustainable way of producing energy with low emissions and meeting the total energy

demand globally is crucial for providing the security of future energy supplies long after the conventional fossil

fuels run out. Biomass gasification can potentially ensure this due to its sustainability and inherent carbon

neutrality, but the key constraint to the wider spread of biomass gasification technology is primarily not having

processes efficient enough to deal with feedstock varieties, leading to poor gasifier performance. The aim of

this project is to implement physics-based virtual engineering strategies to enable cost-effective technical

development of advanced biomass gasification technologies (Bio-GaTe) capable of converting biomass

feedstocks and wastes efficiently to alternative energy and high purity synthesis gas. The UK has legal

obligation to produce 15% of total energy from renewable sources by 2020. The project also closely ties with

the government current policies to deliver a low carbon future economy by decarbonising energy generation

through renewables and sustainable routes, while safeguarding energy security.